Mitigating the Threat of Digital Media Produced or Modified by Artificial Intelligence (AI)

A Digital Forensics Perspective - The advancement of Artificial Intelligence (AI) raises new
challenges that must be addressed in image creation. This
project focuses on identifying unique image characteristics to
determine whether they are real or synthetic. This is crucial
for protecting the public from a criminal justice aspect. This
research also necessitates a reliable authentication method to
verify the image status.